Vertical heat transport in Greenland fjords induced by iceberg capsize

Marine-terminating glaciers in Greenland discharge large volumes of icebergs into coastal fjords by calving. A dense matrix of icebergs and sea ice forms during winter, but in spring and summer the sea ice melts and allows the icebergs to spread out and rotate (or "capsize"). This project will study the extent to which iceberg capsizing contributes to thermal transport in Greenland fjords. This work
could be combined with melt rate parametrisations and fjord circulation models to obtain refined estimates of freshwater flux from the Greenland Ice Sheet into the polar oceans.